Exploration of the Plasticisation of Thermally Processable PVOH

Historically PVOH has been processed in solution and there is a large amount of literature available for the formulation of solution processable PVOH. Aquapak have developed thermally processable PVOH which has a much smaller level of representation in the scientific literature. We are keen to understand the plasticisation of PVOH in these thermal systems. This will improve our understanding and enable us to predict behaviour and design improved formulations